How do Passive Exoskeletons influence Human Balance Control in in simulated Real-World environments?

Exoskeletons in this context refer to robotic devices worn by a person and are intended to assist the person in making bodily movements. Ankle exoskeletons that assist calf muscles have been implemented and studied quite extensively during walking. However, little is known about how ankle exoskeletons influence the wearer's ability to maintain standing balance in the face of realistic perturbations to that balance. This project will make use of advanced biomechanics facilities at the University of Exeter to explore this topic. Both a programmable treadmill lab and a six-degree of freedom vibrating platform (Vsimulators) facility will be used to test human responses to balance perturbations while wearing assistive ankle exoskeletons. The research will help us to understand if such devices help or hinder the human wearer in maintaining balance and avoiding falls. This may be of particular interest for future implementation of exoskeletons with elderly individuals who are prone to injurious fall events.